Electrically Conductive Biomaterials For The Preservation and Regeneration of Soft Tissue

There is significant evidence showing that electricity can enhance wound healing (a market valued at > US$ 20 Bn) which is the focus of this project.